Eradicating Unnecessary Single Use Plastic in Personal Care

We know picking through the bathroom waste bin is not pleasant, and so it is no surprise that less than 50% of bathroom waste is put in a bin ready to be recycled. The rest end up in our general waste and ultimately in land fill. Our goal is therefore to eradicate single use plastic bottles used in personal care. This will be achieved by delivering a no hassle refill system of products which work as well as your favourite brands.

We believe that saving the planet shouldn't cost the earth.